The University of Huddersfield and Machine Tool Technologies Limited

To define and adopt an object-oriented approach to PLC programming to allow maintenance and reuse of code across multiple projects.